Rehabilitating visual deficits caused by stroke: neurochemical and neurophysiological markers for optimum recovery

The study will determine whether this rehabilitation technique improved conscious visual perception, measured by increases in visual field size, visual function and the impact on qualify of life.